SONARS - Seagrass observation using novel acoustic remote sensing

This groundbreaking initiative is set to reshape the way we monitor crucial natural assets in UK waters through the fusion of robotics and machine learning. Spearheaded by HydroSurv, and backed by the specialist expertise of Plymouth University's Coastal Marine Applied Research (CMAR) team, this project introduces an array of innovative methods to redfine our approach to tackling significant environmental survey challenges.

At the heart of our project lies the deployment of Uncrewed Surface Vessel (USV) technology, carefully designed to operate in sensitive work areas without causing disturbance, and thus minimising the impact of our data collection. By blending cutting-edge hydroacoustic data collection techniques with novel analysis components powered by Recurrent Neural Network (RNN) Long Short-Term Memory algorithms, this enables interpretation of intricate hydroacoustic and optical datasets to gain deep insights into underwater habitats. In Phase 1 of this competition, we successfully developed and will now seamlessly integrate two underwater camera systems for precise ground truthing and detailed seafloor imaging.

Staying true to our approach of making ocean data accessible, we go beyond the technology to change how we share and use this data. By rapidly scaling the deployment of our solution within the project, we will show a variety of different groups how our solution works for them and opens up new possibilities for data services aimed at government, local authority, conservation practioners and businesses.

Remaining true to our commitment to accessible ocean data, we extend beyond technology to transform the sharing and utilisation of this information. By rapidly scaling deployment of our solution during this project, we will demonstrate its applicability to various groups and unveil a fresh approach to data services catering for government bodies, local authorities, conservation practitioners and businesses.